MATCHED MATernal mental health, Child Health & Emergency Department utilisation: impact on children's educational and development outcomes in England

The project aims to unravel the complexities of maternal/birthing parent health and wellbeing and its profound impact on children's health, development, and educational trajectories in England. With a specific focus on perinatal mental health and visits to the emergency department during pregnancy, the project plan harnesses the unique and extensive ECHILD dataset, which brings together administrative healthcare and educational records spanning significant timeframes.

To comprehensively assess the effects of perinatal mental health and emergency department visits on child outcomes, the project sets out to address the following questions:

What factors drive mothers/birthing parents' engagement with mental health services before and during pregnancy?
What factors influence mothers/birthing parents' use of emergency department services during pregnancy?
Are perinatal mental health issues and emergency department visits during pregnancy linked to subsequent child health, development, and educational outcomes?
Initial explorations, drawing from a secondary analysis of trial data on infant social and emotional health across four English regions, suggested disparities in emergency department visits and an association between perinatal mental health and child emergency department visits and underlying child health concerns. However, this project aims to delve deeper through rigorous statistical analyses using the nationwide ECHILD dataset.

Active engagement with public participation groups and stakeholders involved with the 'Born and Bred In' (BaBI) group in York and Scarborough and the Yorkshire and Humber Applied Research Collaboration (ARC), will enhance the project's potential impact. Outputs produced will be suitable for a range of stakeholders and will include a public facing web page, short project summaries, a blog, a policy brief, and more formal analyses for journals and conferences.

Direct beneficiaries of the research include mothers/birthing parents, children and families, who stand to gain from enhanced healthcare access and targeted early interventions. The implications of the research are far-reaching, with potential benefits also to healthcare professionals, healthcare organisations, and policymakers. The insights from the project could inform early intervention strategies aimed at bolstering perinatal and child health and well-being. This represents the first large-scale effort to tackle these questions comprehensively in England and the restructuring of emergency services to elevate the quality of perinatal healthcare provision.